The University of Hull and The 55 Group (Holdings) Limited KTP 22_23 R2

To develop a suite of 'Digital First' software tools, databases and services to guide and support the UK construction sector in achieving net zero carbon emissions by 2050. Artificial Intelligence and Machine Learning will deliver 'best practice' in the Design for Net Zero Carbon for the UK construction industry.